A deep learning framework for agricultural plant breeding that predicts genotype-phenotype associations

Deep learning (DL) has currently had little impact on the genetics and breeding of agricultural plants like forage crops. It is, however, desirable that the benefits of deep learning are made available to this area because half of the British landscape is dedicated to the rearing of livestock that depend on these crops. Recently, by exploiting evolutionary and functional relationships between genes, Washburn et al (2019) have developed a unique DL strategy using a convolutional neural network (CNN). After training with relevant gene expression data sets, it is able to predict expression in maize (a type of grass) under a given condition (drought) or in a particular tissue type (leaves, roots, stem etc). We propose to apply this approach to forage crops available in IBERS for which equivalent data sets are already available. First, we will address the interpretability of the model, so that we have more insight into how the CNN functions. For instance, the DeepLIFT (Deep Learning Important FeaTures) method is able to decompose the output prediction of a neural network on a specific input by back-propagating the contributions of all neurons in the network to every feature of the input. The next steps will be to improve predictive accuracy by incorporating complementary data from epigenomics or metabolomics experiments, or by incorporating prior knowledge from public databases of model plant systems. The project outputs would be directly relevant to plant breeding programmes in IBERS and beyond. This is a very data intensive project: the raw data sets involved are 100s of Gigabytes or Terabytes in size, and will require analysis using a high performance computing cluster before their use in training and testing the CNN.